University of Strathclyde and James A Cuthbertson Limited

To embed design engineering capability, incorporating design by analysis utilising finite element methods, in support of new product innovation.